INNSURE ENERGY

The innovation voucher is for the scientific exploration of using second-life batteries in domestic energy storage applications. Energy storage integration with renewables is a cleaner solution to maximize renewable technology and reduce dependence on fossil-fuel based grid energy. Furthermore, the technology provides an eco-friendly solution to battery waste disposal and energy-intensive battery recycling by extending the life of degraded battery cells.